TWIST INFUSIONS LTD - TWIST INFUSIONS DISPENSING & DIFFUSING CAPSULE

We aim to demonstrate market feasibility of Twist Infusions - a unique patented capsule for
delivery and diffusion of ingredients into bottled fluids once the bottle is opened.